Felcana – a simple, connected, pet platform

The Felcana project will confirm that human electronic sensors can be successfully utilised in
the animals. In humans the use of ‘wearable’ and other connected devices is expected to
increase dramatically over the next 5 years. The pet population presents huge potential to
employ similar technology as pet owners are interested in their animals’ health and wellbeing.
Current wearable and connected technology for animals is nascent. Devices are available for
identifying location and activity levels but are cumbersome and have poor battery life. In the
veterinary hospital environment, devices offering basic clinical monitoring (e.g. heart and
respiratory rate, ECG, temperature) are routinely used. However, these devices are large,
expensive, and complex for continuous use outside of a veterinary hospital.
Felcana will be a highly innovative animal platform. Current human sensor technology will be
adapted to enable activity level and basic clinical monitoring to be continuously measured
outside a clinical setting. The Felcana platform will enable owners to monitor what their
animals are doing as well as providing early warnings of many potential illnesses. Certain
challenges need to be overcome to enable human sensors to work well on animals. The
presence of fur limits the effectiveness of sensors that normally require direct skin contact.
Additional durability is also essential since animals may brush the device against hard
surfaces or expose it to water.
The Proof of Concept will confirm that sensors can be effectively used in animals in specific
situations. Necessary adjustments to increase durability will also be developed to result in a
simple device that can be worn by pets with appropriate functions and connections to software
as required.
The Proof of Concept project will evolve into a Proof of Prototype project which will enable
the device to be reduced in size, enhance battery life and extend wireless connectivity so that
it can be used in small breeds.